Increasing sustainability at the EPR NRF

The National Research Facility (NRF) for Electron Paramagnetic Resonance (EPR) Spectroscopy supports research on paramagnetic systems for UK academia and industry and has many international collaborations. EPR is used widely across chemistry, physics, materials, biological and medical sciences.

Challenge -

to develop best practice in terms of sustainability of new and/or existing multi-user research infrastructure and engage with the wider research community to ensure the broader adoption of sustainable practices.